Pre Commercialisation - Manufacturing and Product Support Process Implementation (RAD 40 Drive)

This is a 6-month, pre-commercialisation project which will put in place the infrastructure, process and tools needed to streamline and commercialise RADs product manufacturing and downstream product support activities to allow full commercialisation of our RAD40 electric drive product prior to volume production.

This project will:

* Generate a coherent, robust product manufacturing and downstream support process to allow RAD to effectively commercialise our RAD40 product.
* Identify, test and pilot the software and hardware tools necessary to achieve this in an operational environment.
* Develop and implement processes to ensure customer enquiries are tracked, sales driven forwards, production planning is integrated with the sales activity and products are produced efficiently and to a high quality.

Previous CMDC funding led to the design and development of a highly innovative, clean, 40 kW electric marine propulsion drive (known as the RAD40) which is designed to be fitted to work, mobility and leisure boats (<10m). The drive has unique features which will be disruptive in the marine market.

The electric boat market is experiencing rapid growth both domestically and internationally. In 2023, the global electric boat market was valued at £4.5 billion and is projected to grow to £12 billion by 2033 (Future market insights, 2023). This robust growth trajectory is primarily fuelled by escalating environmental concerns and associated emission regulations. RAD is positioning itself to exploit this emerging market addressing both commercial and leisure applications.

The motivation for this project is to move our drive from our current pre-production units (used primarily for testing and demonstration) to a point whereby they can be manufactured and supported in commercially viable volumes. The required improvement in manufacturing readiness, cost and support can only be realised by implementing coherent, robust product manufacturing and downstream support processes and tools.

A single RAD40 drive will save a very conservative 45 tonnes/year of CO2 for leisure users. This will be significantly higher for commercial users. When scaled across the size of the emerging market the potential CO2 savings generated by our drive are dramatic.